Host responses underlying immunity

Technical abstract
This project aims to identify host innate and adaptive responses associated with immunity following natural infection or vaccination. Novel strategies will be developed to improve antigen delivery and potentiate vaccine-mediated protection, underpinned by an Immunological Toolbox to study farm animal immunity. Emphasis will be placed on the study of pathogens in their natural farm animal hosts, supported by ongoing collaborations with academia, industry and other Institutes.